Development of High-Performance and Highly Impurity-Tolerant Recycled Aluminium Alloys''

Aluminium alloys are crucial for several industries due to their lightweight, corrosion resistance, and excellent mechanical properties. However, traditional aluminium production from its Ore Bauxite is energy-intensive and contribute to environmental degradation by exhibiting extensive CO2. Recycling aluminium offers a sustainable solution, saving 95 percent of energy and reducing carbon foot print helping to achieving net zero. However, the impurities present in recycled aluminium alloys can significantly affect their mechanical and chemical properties. Therefore, this research aims to develop high-performance recycled aluminium alloys with enhanced impurity tolerance.
The primary objective of this research is to advance the development of recycled aluminium alloys that exhibit superior mechanical properties and tolerance to impurities compared to conventional aluminium from bauxite and other ore. The research involves investigating novel alloying elements, optimizing processing parameters, improved casting techniques, mechanical testing and implementing innovative techniques to mitigate the detrimental effects of impurities.
To design high impurity tolerant aluminium alloy, we will use computational modelling and phase diagram information to design alloy compositions with improved impurity tolerance. We will Investigate the effects of alloying elements such as manganese, silicon, Iron, and magnesium on the mechanical properties and impurity tolerance of recycled aluminium alloys. We will study on atomic level the phases in the new alloy and will ensure that the new alloy trap impurities. Employ advanced processing techniques such as rapid solidification and powder metallurgy to control microstructure and enhance mechanical properties. Also optimize processing parameters such as temperature, pressure, and cooling rates to minimize the segregation of impurities and achieve uniform alloy properties.